Management of avian influenza in a vaccination context

While outbreaks of highly pathogenic avian influenza viruses (HPAIV) in Europe used to be rare and geographically contained, the
situation has dramatically changed in the last few years with thousands of outbreaks reported in domestic poultry and wild birds.
Despite being an intensive field of research, many unknowns remain as we are still struggling to predict HPAIV emergence, avoid viral
spread and limit the socio-economic impact entailed predominantly by control measures. Vaccination of domestic poultry against
avian influenza, is now being given full consideration, as it is becoming clear that traditional prevention and control approaches alone
will not curb the accelerating pace of occurrence of devastating HPAIV epidemics. On 1 October 2023, France became the first EU
country to implement a nation-wide vaccination campaign in ducks. However, vaccinating domestic poultry does not come without
important challenges. VIVACE therefore aims at putting together a doctoral network to contribute to fully integrate poultry
vaccination approaches into efficient management strategies for HPAIV. We will do so by unravelling the impact current and
upcoming EU vaccination policies will have on avian influenza virus evolution, surveillance and control strategies and societal burden
of HPAI. This will be done through a combination of disciplines from life sciences, epidemiology, computer sciences and social and
behavioural sciences. The training program proposed here includes scientific and transferrable skill sessions, builds on the integrated
added values of complementing expertise (virology, immunology, modelling, spatial and molecular epidemiology, social psychology,
economics and policy), and full access to state-of-the-art technologies in excellent environments. The consortium gathers 15
universities or research institutes and 5 private companies, securing both inter-sectoriality and wide geographic distribution with
tailored epidemiological and vaccination contexts.